Russell and Hanson Cyber App

Our Proposal seeks to create an online platform for non-profits and charities to manage confidential beneficiary information in the process of undertaking project delivery, with a view to making efficiencies in the monitoring and evaluation process.